The University of Manchester and Ritherdon and Co Limited

To develop, embed and exploit advanced mechanical and structural engineering principles across the product range to provide improved understanding of product performance and requirements, and to develop improved and new products.